Development of a safe RNA based biopesticide to control cabbage stem flea beetle

Cabbage Stem Flea Beetle (CSFB) is a major pest of oilseed rape and other brassica crops that has increased in importance since the regulatory withdrawal of neonicotinoid seed treatments. Our method of encapsulation of gene target coded RNA is our innovative approach. Applying our encapsulated RNA bioinsecticide to the crop seedling when eaten by feeding beetles and absorbed through the gut it then suppresses a vital gene unique to CSFB. Gene suppression leads to the death of the beetle or reduces its ability to cause crop damage. Non target organisms are unharmed because the RNA genetic code only targets CSFB.

This new approach would enable farmers to reliably establish autumn sown oilseed rape crop. In this way, current economic losses due to this pest would be prevented whilst also avoiding the disadvantages of current reliance on chemical insecticides such as pest resistance and negative effects on biodiversity in agricultural habitats.

RNA AgriBio Ltd is a technology start-up collaborating with the University of Plymouth and Harper Adams University to develop this RNA crop protection strategy. DEFRA support will fund R&D on selecting the optimal target gene and to optimise dosage and application timings of the encapsulated RNA spray against CSFB adults and larvae. Additional research and greenhouse trials will move our product to a more advanced technology readiness level. Ultimately field trials will demonstrate the potential of this approach to the UK oilseed rape sector which has seen a decline in crop area of 52% in England since the 2013 banning of neonicotinoids and rise of pest resistance to pyrethroid based insecticides, the only remaining authorised chemical active ingredient targeting CSFB.

Our recent proof of concept study at the University of Plymouth demonstrated increased mortality of both CSFB adults and larvae compared to untreated beetles. Harper Adams University our other consortium member will lead the greenhouse experiments to record the lethal and sub-lethal effects of our novel RNA spray on CSFB.

This approach works with nature by exploiting the RNA interference mechanism which occurs within almost all cells. Through this approach it will be possible to achieve safe but effective control of CSFB. If developed through this project, the positive outcomes outlined here, as well as by others working in this rapidly emerging field of RNA interference for crop protection has the potential to contribute to achieving net zero and reduce biodiversity loss on UK arable farms.